Protecting families from fuel poverty during extreme weather conditions

Fuel poverty creates misery, ill health, and premature death. It is predicted that In the UK up to 10 million households will suffer from this scurge this coming winter.

In response to this unfolding tragedy, VeraVerde is developing a product to eliminate the worst elements of fuel poverty. This works by implementing technologies that convert a cold, damp, expensive-to-heat room into a dry, cheap-to-heat room that is a pleasure to occupy: a Sanctuary!

Our product is called the Sanctuary Room.A place that a family can study, work, eat, and hang out together in comfort.

In addition to converting a cold room into a warm room, the Sanctuary Room provides fresh filtered air, has good lighting, and acoustics. Finally it all is nicely decorated in the colours of the tenants choice.

The transformative effects of the Sanctuary Room are hard to exaggerate. Once installed a family can stop thinking of survival and think of living. They will have a room in their home where they will be comfortable, which will improve their well being, and their physical and mental health. Society at large will benefit with reduced healthcare costs, reduced energy use, and higher productivity.